End-to-End Equipment Health Management (E2EEHM)

Future civil aerospace technology advancement and improvement is going to be increasingly based on the use

of real-time aircraft and engine data to predict performance, adapt control and manage maintenance. E2EEHM

(End-to-End Equipment Health Management) is a four year project that will develop and link together future

Equipment Health Management (EHM) technologies to create future value for products and services.

Capability will be created in the areas of advanced sensing, communications, data mining and analytics. As they

are developed, these technologies will be joined together in end-to-end demonstrations to illustrate their use

in aerospace operations to reduce: 1) Operational disruption 2); Maintenance cost and 3) Design conservatism.

Specific applications of particular importance for this project are: revolutionising LRU (Line Replaceable Unit)

monitoring, which is currently unavailable, and support to the embodiment of more Electrical Machines in

aerospace.